Silicon Photonic Integrated Circuits for Chip-Scale Thermal and Cold Atom Sensors

The advent of the laser over sixty years ago revolutionised atomic spectroscopy, leading to quantum sensors today, such as gravimeters, accelerometers, and clocks, with unparalleled performance. But how can these expensive, bulky, and fragile devices be translated outside a research laboratory for portable applications, such as reducing our over-reliance on global navigation satellite systems?
This PhD proposal seeks to integrate all the required components onto a single silicon chip to reduce the size, weight, power and cost. The initial target will be demonstrating a chip-scale atomic clock based on either cold atoms or a thermal two-photon atomic transition to improve performance by a factor of x100 compared to the existing commercial devices. This will require developing several technologies, such as ultra-narrow line-width lasers, ultra-high vacuum MEMS atomic vapour cells, and high Q-factor micro-ring resonators for optical frequency combs.
These novel silicon-based technologies will be combined using photonic integrated circuits (PIC). Using PICs provides several advantages, such as replacing discrete optics with their waveguide equivalent, which require no optical alignment, making them far smaller and more robust. In addition, the PICs will follow specific design rules, enabling low-cost, high-volume manufacture within silicon foundries. Finally, this standardised approach will allow the design of various thermal and cold atom sensors.